Adsorption of OFM additives

To study the adsorption of surfactant based molecules from oil based systems onto steel surfaces and study the impact this has on the additives friction reducing properties.